Refractory properties of myocardial borderzone in the human ventricle

The goal of this project is to develop, refine and assess methods for the assessment of ventricular refractoriness in viable myocardium adjacent to scar that is critical to the development of reentrant ventricular arrhythmias (VA). Refractoriness is a property on which the development of reentry depends, however the profile of changes in refractoriness that occur in human ventricular tissue in which VA occur remain incompletely described. This represents an important knowledge gap in the contemporary understanding of the substrate for VA. Without a detailed understanding of the refractory properties of ventricular substrate, the ability to design accurate computational models that reflect physiological arrhythmias is limited. By using detailed clinical data and advanced computational modelling, new metrics will be developed to define the refractoriness of ventricular tissue, which will be expected to enhance the ability of computational models to accurately reflect the physiological phenomenon of reentrant VA.

A pipeline will be developed to process electrograms recorded during clinical ablation procedures to calculate both the established and the newly developed metrics of repolarisation. These will be used in conjunction with MRI and CT data of the patient's heart to test the hypothesis that changes in the slope of the recovery phase of unipolar electrograms is reflective of changes in the myocardial tissue composition as well as the heterogeneity of refractoriness in the field of view of the electrogram. This will identify whether pathological changes in refractoriness are common to regions of borderzone tissue. Whole-heart simulations will be developed to assess vulnerability to VA using the developed measures of repolarisation and refractoriness to be compared with the clinically observes arrhythmias, contributing to a deeper understanding of the computational modelling of VT.